Dry, comfortable and low-profile sensors for portable EEG acquisition

NeuroCONCISE Ltd, is an Ulster University spinout company. Our mission is "to provide affordable, high quality neurotechnology and related services for rehabilitation and movement-free diagnostics, communication, control and entertainment".

We have a solution that can revolutionize the way consciousness/awareness can be assessed following traumatic brain injury (TBI) and basic communication channels can be realized, even when a person is unable to speak or move. Developed over 15 years and underpinned by award-winning research, NeuroCONCISE's platform neurotechnology (wearable) product, comprises; unobtrusive, concealable electronics on a flexible substrate for recording brain signals using electroencephalography (EEG) with high precision; advanced algorithms that translate brain activity into accurate control signals; clinical assessment/diagnostic augmentation software; and a basic communication and neurotechnology training system. The technology centres around our ability to interact with technology by imagining movement and modulating brain activity to control a brain-computer interface (BCI) i.e., neurotechnology. NeuroCONCISE was founded in 2016, is currently Innovate UK funded, has partnerships with 17 brain injury units (including 13 NHS/HSC trusts) across the UK and Ireland to trial the technology and has ethical approval in Ireland and the UK to conduct trials with prolonged disorders of consciousness (PDoC) patients. Plans are in place to develop research undertaken at Ulster University to provide stroke rehabilitation technology for a larger and growing market need.

NeuroCONCISE's platform neurotechnology can also offer video game control using either motor imagery which involves the imagination of limb movements to evoke frequency-specific neural potentials or visual evoked potentials (VEPs), which are stimuli presented on-screen that are flashed or moved at specific time periods to evoke time-locked neural potentials. The heavily established gaming market can benefit from movement independent game control using EEG and also be used to augment traditional game controllers to provide the player with a more immersive and personal gaming experience.

This project will enable NeuroCONCISE to develop dry EEG electrode technology that works alongside our electronic EEG processing hardware to produce the most innovative, unobtrusive, flexible, portable, user-friendly and quality EEG device for the clinical, research and consumer markets.